Utilities optimisation software for process industries

The process industry is experiencing increasing challenges in delivering more sustainable,cost efficient and higher productivity. Process Integration (PIL)'s objective is to develop anew software targeted at enhancing process sustainability and performance by predicting theReliability, Availability & Maintainability (RAM) of utilities within an industrialproduction/manufacturing process. Sustaining effective routine maintenance of operations andequipment is a highly important process in order to prevent potential bottleneck creation,preventable cost accumulation due to an inefficient allocation or use of resources within theproduction line and consequently decreasing output performance. As recognised by the TSBICT strategy, the modelling, understanding and predicting of the behaviour of intelligent andcomplex systems such as process utilities is a priority challenge offering opportunities todramatically increase process efficiencies and profitability. With the potential to reduceprocess life-cycle costs, the software can assist companies in decision-making processes fromthe initial design & planning phase of an industrial plant and for improving the processperformance of existing plant operations. Manufacturing productivity is seen as the centraldriver for EU wealth creation, hence representing an important driver for continuousinvestment. The objective of the project will be to analyse the key market potential for RAMin the UK process/manufacturing industry, gaining a thorough understanding of the keymarket requirements.